Teesside University and PSI Global Limited

To develop a unique, bespoke, Virtual Vacuum Model platform capability in order to support future design, testing, performance validation and demonstration of new products.